Seabuckthorn - leaf and feed processing

The project seeks to support the use of Sea Buckthorn in agroforestry systems by investigating feasibility and proof-of-concept processing methods. There is relatively little known about this crop in the UK and much learning is from central and Eastern Europe and China. There is significant challenge in understanding how to efficiently process the crop and what uses there may be for a product for which the health and nutritional benefits are widely appreciated for humans and animals.

The project will focus on testing leaf-drying for human-consumption tea and pellet pressing which will consider a variety of different components from the crop in the pellet.

Laboratory testing will assess nutritional composition, safety and suitability of dried leaf and pellets.